HIGHLY ELECTROPHILIC NITRENIUM RADICALS

Impact: Chemical production accounts for £34 billion within the UK manufacturing sector. Up to 90% of chemical products require the use of a catalyst at some point in their preparation.[1] Often these catalysts are based on expensive precious metals including palladium, platinum, and rhodium. Excessive mining of these non-renewable resources has exacerbated environmental and geopolitical issues associated with their use, as well as costs.[2] Developing alternatives based on earth abundant main group elements including nitrogen is increasingly urgent and has garnered global attention.

Background: Frustrated Lewis Pairs (FLPs) are amongst the most successful examples of main group catalysts.[3] FLPs feature a Lewis basic and Lewis acidic site that work cooperatively to mimic the frontier orbitals of transition-metals. Allowing them to activate a wide range of small molecules and facilitate key organic transformations. However, carbon-carbon bond formation catalysis still remains a challenge. Developing new radical FLPs that can redox cycle will unlock unprecedented catalysis with main group elements, such as redox C-C bond formation reactions. Thus far, nitrogen-based compounds have been used as the Lewis basic component of FLPs, not as the Lewis acidic component.

Objective: Develop nitrenium cations as components in radical FLP chemistry.

EPSRC Remit: Developing more sustainable and environment-friendly processes aligns with the EPSRC research areas of investment and support: manufacturing the future, physical sciences, and catalysis; and to the grand challenges 'dial-a-molecule - 100% efficient synthesis'.

Research Question and Approach: Nitrenium cations are a new family of nitrogen-based Lewis acids, the reactivity of which remains largely unexplored. We found the first application of these cations in organic catalysis, and found that they exhibited remarkable stability towards moisture. [4] Since this submission, we have also found that nitrenium cations can stabilize radicals which can be subsequently photoexcited, making them highly reducing partners in radical FLP chemistry to promote new-bond forming reactions.

The project involves three work packages (WPs).

WP1 (Lead: MM): Synthesis of Nitrenium Cations
Two categories of nitrenium cations will be targeted, those based on a naphthalene backbone which is known to stabilize radicals. And those based on a phenyl backbone decorated with electron-withdrawing groups, such as halogens, which increases the Lewis acidity and electrophiles of the nitrenium cation.

WP2 (Lead: AB): EPR Studies into Nitrenium Cations.
Cyclic voltammetry on the nitrenium cations from WP1 will be undertaken to determine which form the most stable radical upon reduction. Next, nitrenium radicals will be made with stoichiometric reductants and studied with EPR experiments to define the chemical and electronic structure of these radicals.[5]

WP3 (Lead MM): Application in Catalysis The nitrenium cations developed in WP1 with their Lewis base FLP counterpart will be studied by UV-vis spectroscopy to determine their suitability in photocatalysis. Once the nature of the nitrenium radical has been quantified as either sigma- or pi-type (from WP2), and suitable photo/electro-catalytic conditions determined, they will be tested in new bond formation reactions. Substrate scope and catalytic efficiency will be established for all catalytic transformations.

1] Q.-L. Zhou, Angew. Chem. Int. Ed. 2016, 55, 5352.
[2] O. Berger, K. R. Winters, A. Sabourin, S. V. Dzyuba, J.-L. Montchamp, Org. Chem. Front 2019, 6, 2095.
[3] M. Mehta, C. B. Caputo, Rivaling transition metal reactivity - an exploration of frustrated Lewis pairs chemistry, Synthetic Inorganic Chemistry (2021).
[4] M. Mehta, J. M. Goicoechea, Angew. Chem. Int. Ed. 2020, 59, 2715.
[5] A. Kutt, G. Jeschke, L. Toom, J. Nerut, C. A. Reed, Chem. Eur. J. 2020, 26, 8871.